Development of industrially viable Irbased photoredox catalyst systems

Customers have identified several problems for photoredox catalysts (PRCs) namely the productivity
and efficiency of Irbased
PRCs, high metal loading and recovery rates. The project will address these
issues by lowering the photocatalyst loading (this has not been addressed much in academia) and
evaluating industrially relevent applications. This will be approached by identification of industrially
relevant model reactions, benchmarking of common IrPRCs
(TOF, TON, loadings and reaction
quantum yields) and modification of IrPRCs
to improve photocatalyst performance/activity (e.g. ligand
modification to produce IrPRCs
with significantly more photoreducing power).
Recovery and/or recycling of the photocatalyst by immobilization of PRCs (within polymer matrices or
grafted on to resins, beads etc) will also be investigated and photocatalyst efficacy of these
immobilized PRCs will be compared to their homogeneous catalysis analogues for benchmark
reactions in both batch and flow reactions. The knowledge gained from these investigations will be
used to run cost models and determine the economic viability of using the PRCs for manufacture of
pharma and agro AIs.